Data Analytics for Urban Environmental Planning

GALLANT will produce a virtual data hub that will bring to life the living lab of data collated and created through the programme on environment, ecology, place, people and communities. This will enable opportunities to learn about Glasgow's 'living space', how it is changing, and what effect interventions may have on the future environment, economy, health and wellbeing for the city.
This PhD will explore connecting data streams across GALLANT within the virtual data hub and developing analytics/modelling tools and visualisation of data/outputs to support future city planning.